Moral Descriptivism and Mental Content

It is uncontroversial that there is something distinctive about the particular state of mind involved when an agent has a moral conviction, such as the conviction that euthanasia is impermissible, or that the environment is worth preserving for its own sake. This project concerns the connections between our thinking about morality and our thinking about the mind. Thus it links the philosophical sub-discipline of meta-ethics (concerned with the status of morality) with the philosophy of mind (concerned with the nature of mental states). \n\nIn particular, the project is concerned with descriptivist theories of moral convictions. These theories hold that a moral conviction is a mental state that represents the world as containing distinctively moral states of affairs, and is therefore true when the world itself matches that representation. The guiding research question is whether such a theory of moral convictions is coherent with our best views of the nature of mental states, and more particularly of the nature of the representational contents of those states. An answer to this question will result in a deeper synthesis of theories of ethics and mind than has hitherto been achieved.\n

Potential impact
This project concerns how we are best to understand our practice of morality, what it is to take a moral stance, and what type of mental state is involved in that stance. A deeper understanding of the practice of morality has the potential to impact how people - individuals, organisations and policy makers - engage in that practice. For example, it can impact on:\n\n- What methods of argument are appropriate for moral debate (for example whether or not particular moral claims must be derived from more general moral rules). \n\n- Whether there is always a single solution to any given moral quandary worth seeking.\n\n- Our understanding of moral expertise, with related impact on who can be considered experts, how expertise can be acquired, how expertise can be disseminated more widely, and public trust in appointed experts (such as members of hospital ethics committees). \n\nIn short a deeper understanding of the practice of morality - its purposes, origins, norms - can be expected, in the long term, to have impact in the conduct of individuals in all moral debates. Better solutions may emerge once we have a deeper understanding of the problems being addressed and the practice that addresses them.\n